The Contribution of Phytophthora effectors to host range and non-host resistance

An increasing world population and impacts of climate change place ever-greater demands on the world food supply. A major constraint to global food security is crop loss due to plant pests and diseases. With the increasing stringency of conditions under which chemicals are approved for agriculture, the choice of effective fungicides and pesticides will become more limited in the near future. Furthermore, as introgressed host resistance genes are rapidly defeated by pathogens and pests in the field, there is an urgent need to explore sources of disease and pest resistance that are durable and will provide long term food security.
Plants face a constant barrage of pest and microbial threats and defend themselves by employing at least two layers of inducible defence responses. The first layer involves recognition of Pathogen-Associated-Molecular-Patterns (PAMPs) by cell surface pattern recognition receptors (PRRs) to mount PAMP-triggered immunity (PTI). Successful (adapted) pathogens secrete and deliver molecules, effectors, inside host cells to suppress these defences. The second defence layer involves recognition of effectors by immune receptors, or NB-LRR proteins, to evoke effector-triggered immunity (ETI). This recognition is often based on detection of changes by NB-LRRs in the conformational/biochemical state of host proteins that are targeted by effectors.
Most plants are resistant to most pathogens, which is termed non-host resistance (NHR). By definition this is effective against all genetic variants of a pathogen species, and thus durable. Effector recognition by NB-LRR proteins has been proposed to be a major determinant of NHR in plant species that are closely related to the pathogens' natural hosts. In contrast, evidence exists that inducible NHR in plant species that are distantly related to the pathogen's natural host(s) is the result of the inability of effectors to appropriately target plant proteins and suppress immunity. Recent progress in the identification of plant pathogen effectors, and their targets, has opened new avenues to investigate the contributions of these proteins to determining non-host resistance.
This proposal aims to generate a key understanding of the role of effectors, their targets, and NB-LRR proteins in non-host resistance in the Solanaceae. The Solanaceae include economically important food crops, such as pepper, tomato, and potato, the latter being the world's fourth largest food crop, and the second largest in Europe after wheat.
We will exploit effector sets from 2 important solanaceous pathogens with differing host ranges: the oomycetes Phytophthora infestans (infects potato and tomato but not pepper) and P. capsici (infects pepper and tomato but not potato). We will assess the contribution of Phytophthora effectors to defining host range. Our key objectives are to (i) assess whether effectors trigger NB-LRR-mediated immunity in non-host solanaceous plants, and (ii) whether inducible NHR in Arabidopsis, constitutes a failure of effectors to modify intended targets and thus suppress PTI. We will exploit the genome sequences of potato, tomato, N. benthamiana, N. sylvestris and pepper to identify targets for P. infestans and P. capsici effectors. We will then be able to investigate their role in mediating effector recognition in non-host solanaceous plants.
The proposed work will shed light on the contribution of NB-LRRs, and the effector targets they monitor, to NHR within solanaceous crops. We will establish an essential platform that determines the molecular basis of NHR, identifies the critical effectors that activate NHR and paves the way to targeted searches for associated genes. Moreover, we will identify Arabidopsis PTI regulatory components, insensitive to effector activity, that can be deployed in Solanaceous crops. This approach will build a highly durable barrier to infection.

Technical abstract
Effector recognition by NB-LRR proteins has been proposed to be a major determinant of non-host resistance (NHR) in plant species that are closely related to a pathogen's natural hosts. In contrast, evidence exists that inducible NHR in plant species that are distantly related to the pathogen's natural host(s) is often based upon the inability of effectors to appropriately target and disable PTI (Schultze-Lefert and Panstruga 2011).This proposal aims to understand the molecular constraints governing host range of two economically important pathogens of Solanaceae crops, and thus the molecular basis of non-host resistance (NHR). . More specifically, we will test: 1) whether RXLR effectors from Phytophthora infestans and P. capsici can interact with/modify their plant targets and suppress PTI in non-host Solanaceae; 2) whether non-host resistance within the Solanaceae is thus largely based upon detection of effectors by NB-LRR immune receptors to activate ETI; and 3) whether a breakdown in effector-target interaction, or a failure to appropriately manipulate its target results in NHR in distantly-related plant species, such as Arabidopsis. The work will provide a knowledge platform that will direct future searches for naturally occurring nonhost NB-LRRs that protect against these key pathogens. Specifically, transfers of these immune receptors, singly or in combination, from non-host to host solanaceous crops could provide broad-spectrum resistance against economically important pathogens such as P. infestans or P. capsici. If based on PTI, approaches making use of intended targets that escape effector activity but retain their function in activating PTI in Solanaceous hosts, should enable the generation of durably resistant crops.

Potential impact
Solanaceous crops form an essential component of the world's food supply with potato ranking as the most important global non-cereal food crop. Pests and diseases are a major constraint to achieving food security. Up to 50% of crop losses in developing nations are due to pests and diseases. New, durable and sustainable means of combating crop disease therefore offer an opportunity to make a significant impact on food security across the world. The proposed research is expected to benefit a) growers worldwide, especially those in developing countries, b) consumers, c) biotechnology and industry, d) researchers investigating crop diseases and disease resistance and e) the environment by reducing the amount of chemical sprays required for crop protection.
Historically, growers in Europe have relied on pesticides to produce most of their crops in the face of pressure from pests and diseases. Recent EU directives however, have prohibited or restricted the use of many active ingredients. Thus, growers now face diseases which are difficult to control. Breeding offers an environmentally benign method of controlling diseases by intogression of resistance genes but is inefficient to deal with rapidly changing virulent pathogens. Furthermore, resistances are often not readily deployable into cultivars.
Non-host resistance underlies the inability of a pathogen to cause disease in all plants outside its host range and is thus, by definition, durable. This proposal aims to understand the molecular constraints governing host ranges of distantly related pathogens/pests of Solanaceae crops, and thus the basis of non-host resistance between closely-related species in the Solanaceae. Understanding the molecular basis of non-host resistance offers the prospect of durable resistance against damaging pathogens and thereby a reduction of chemical inputs (including fungicides) and economic losses to growers. This allows sustainable use and management of ecosystem resources; a key aims of the LWEC programme. In addition to addressing food security, resistance transferred from non-host plants offers the prospect of sustainable pathogen management and crop production. This will be of great benefit to consumers, especially in the developing world where food is scarce. Importantly, this proposal aims to translate conceptual advances emerging from fundamental research on both Solanaceae models and Arabidopsis thaliana to important crops. The outcomes of this proposed research will impact the biotechnology industry. Critically, this is an IPA proposal, with the companies Simplot and Syngenta directly investing in the research as Industrial Partners. They aim to assess and exploit the potential of disease resistance-associated genes arising from this work to achieve durable resistance in Solanaceous crops, with Simplot focussing on potato late blight, and Syngenta focussing on Phytophthora diseases of tomato and pepper.
The work described in this proposal is timely as it will exploit genome information for 2 economically important oomycete pathogens, and the recently completed potato, tomato, pepper and N. benthamiana genome sequences. Outcomes of the project will have a high impact on the research community and raise the profile of research staff involved through peer-reviewed publications and invitations to conferences. This project will provide excellent training and career development opportunities for two PDRAs, and exposure directly to commercial exploitation of their research.
We will engage with the public and stakeholders at regular, institute organized events such as Potatoes in Practice, open days and school visits. We will involve our biotechnology industry partners Simplot and Syngenta in the direction and progress of the research, seeking to accelerate the use of resistance-associated genes from nonhost plants in economically important Solanaceous crops.